upLYFT transducer design

upLYFT is designing the next generation of smart assistive wearables to provide holistic support to the musculoskeletal system. We are safeguarding users from injury, facilitating muscle recovery and enhancing physical performance.